Butterfly

Project Butterfly brings together a consortium of UK high value and fast-moving consumer goods (FMCG) organisations working across sectors, along with solution providers and research organisations to share best practice and demonstrate the power of I4.0 to deliver near-term impact on the road to net zero manufacturing.

The climate emergency is an important challenge we all face but we cannot wait for new low carbon technology to start transforming our factories. Project Butterfly takes urgent action through cross sectoral collaboration, enabling common problems to be optimally resolved. Developing digital processes with data centric technologies, Project Butterfly aims to significantly reduce industrial waste and improve energy efficiency, making an meaningful environmental impact on the manufacture and processing of the products we use, or consume every day.

Small changes can have a big impact, this is known as the butterfly effect. It's this principle that Project Butterfly looks to use to accelerate progress to Net Zero. The Project has a specific focus on improving efficiency in the use of materials and energy by using manufacturing data to optimise processes, increase right first time yield (FTY) and provide visibility of information to everyone in the factory. This can be done by using data to automatically update the schedule to deliver the most efficient use of energy. Using data from the process to improve the process by making it more efficient or increase the right first time yield.

As we focus on designing new greener consumer products, Project Butterfly ensures the manufacturing methods are also as environmentally respectful. So whether it's the car you drive to work, the food on your table or the airplane that connects you to the world, it's not only a sustainable product, but it has also been manufactured in a sustainable way.